Clinical Development of an Adoptive T cell Therapy for Triple Negative Breast Cancer

Adaptimmune has developed the adoptive transfer of T cells genetically engineered to express optimised affinity T cell Receptors (TCR) that target cancer peptide antigens. This approach generates potent anti-tumour immunity. This disruptive therapy has the potential to treat late stage diseases, such as Triple Negative Breast Cancer, for which there is a great unmet need and is not ammenable to targeted biological therapies. Such targeted T cell therapies represent a significant advance over traditional chemotherapy because they selectively attack the cancer and not the rest of the body offering significant increase in the patient standard of life.
This project is for the development of a new TCR gene modified T cell therapy suitable for use in Triple negative Breast cancer and will and evaluate safety and efficacy to assess the potential of this therapy in a disease with a great unmet need.